High Iron Wheat - HarvestPlus Challenge Program

Technical abstract
We will investigate two independent strategies to increase iron concentration in wheat grains. The first relates to the identification of functional vacuolar transporters in wheat. We will identify putative vacuolar iron transporters in wheat through in silico methods and determine their transport activity in yeast mutants sensitive to extracellular Fe or Zn. Validated transporters will be characterized by over-expressing them in wheat seeds using endosperm-specific promoters. In addition, we will identify EMS mutants for those transporters found to be expressed in leaves. We will also examine the regulatory network modulated by GPC1 (Grain Protein Content 1). This gene has been shown to increase N, Zn and Fe remobilization from wheat flag leaves to grain, yet the downstream targets remain unknown. We will use ChIP-Seq to identify these target genes and perform an initial validation using qPCR.